TURTL

TURTL is the easy way of adding flavour to water, on-the-go and without calories. One easy squeeze of our mini bottle, will help you to add quick flavour, vitamins or electrolytes to liven up your water.